Interfaces in metal halide perovskite devices

Metal halide perovskite photovoltaics are an incredibly exciting solar technology due to their
high performance and potential for low-cost solar panels. Whilst these materials alone have
proven to result in high performance solar cells, their chemical tunability makes them
particularly attractive for tandem photovoltaic technologies. This PhD project will focus on
wide band gap metal halide perovskites - these are a critical component of any perovskite
based tandem photovoltaic. Presently, the performance of wide bandgap perovskite solar
cells is constrained well below their theoretical maximum performance. This is in large part
due to chemical heterogeneity in the perovskite semiconductor layer within these
photovoltaics which leads to a significant reduction in achievable voltages. Relatedly, there
is also strong evidence to suggest that the heterogeneity of the perovskite semiconductor
can result in instabilities within PV devices accelerating their degradation.
This PhD project will investigate the chemical and subsequent electronic heterogeneity in
photovoltaic devices based on wide band gap perovskites. Using a combination of
photophysical and photoelectron spectroscopies the chemistry of a range of wide band gap
perovskites will be investigated. The relationship between the chemistry of the perovskite
and how this influences its charge carrier dynamics will be determined. This will allow us to
understand the origin of voltage losses within these materials and develop strategies to
overcome them. Furthermore, we will explore the relationship between chemical
heterogeneity and device stability under a range of different accelerated ageing conditions
which mimic real world deployment of photovoltaics.